University of Southampton and Structural Metal Decks Limited

To transfer and embed knowledge, expertise, understanding and technology linked to the adaptation and development of a design capability for the creation of a new product range of floor products for the domestic housing market.